Crop Quality

Technical abstract
Recent progress in genomic and transcriptomic technologies for crop species provides new opportunities to apply our expertise directly to these species, in order to underpin improvements in crop quality. We have an outstanding track record in research on the nutritional importance of phenylpropanoids, the composition of pea seeds, plant zinc and iron homeostasis and starch synthesis and turnover. Across these research areas, we will use new knowledge of the genetic control of crop composition to develop suites of crop plants differing only in a single aspect of composition. We will be test for health promoting, digestive and functional properties. The outcome will be a new, systematic understanding of the nutritional importance of crop components, the effects of composition on food functionality and consumer acceptability, and means of breeding nutritionally superior crops. This work includes use of knowledge of the relationship between starch properties, starch synthesis and starch granule initiation to develop wheat lines containing starches that differ in resistance to digestion.